Lupin Loop: The Revolutionary Food Ingredient

**Lupin** is an under-explored crop that has a great potential to replace imported soya for both livestock feed and as human food due to its high quality/quantity protein composition that is equivalent to soya and outcompeting peas/beans. Diversification of protein crops f**or human nutrition** is key to address food security challenges and net zero targets.

Lupin has a high growth potential under the climate of both UK and Canada, and sustainably producing lupin in both countries opens up a ga**me-changing opportunity for the plant-based protein supply chain** as well as does the potential of using other lupin compounds (lipids, fibres) that have not yet been fully explored for food ingredient purposes.

This project is looking at the **improvement of region-specific agronomy traits** of lupin production, the crop's direct utilisation in the form of a **range of ingredients** (proteins, lipids, fibres) and the application of these ingredients into a **region specific** (North-America and UK/Europe) **food product portfolio**.

This project is an opportunity to move forward the lupin supply chain and consequently the plant-based alternative protein sector. **This project will deliver:**

* improved agronomy for lupin growing in Canada and UK
* sweet, bitter-free lupin flour
* a suite of lupin ingredients (proteins/fibres/lipids) suitable for food production
* region specific food product portfolios for speciality markets

**The UK-consortium** is led by an SME, **SPG Innovation** partnered with **SoyaUK**, leading UK lupins seed supplier and agronomy advice company, the **University of Leeds** and **CHAP** (Crop Health and Protection Ltd, currently trading as the UK Agri-Tech Centre). **The Canadian consortium** is led by an SME, **Lupin Platform Ltd**, who are the leading lupin supplier in Canada and partnered up with **NRC Canada**, a government funded leading innovation platform.